A Systematic Exploration of Quantum Mechanical Tunneling as a Reactivity Paradigm

Traditionally reaction control has fallen under one of two regimes, kinetic and thermodynamic control, allowing the synthesis of different compounds from the same starting materials. It has been proposed that quantum mechanical tunnelling (QMT) can function as a third means of control, with the width of a reaction barrier functioning as the key discriminating factor for selectivity. QMT control has been demonstrated experimentally in solid matrices at cryogenic temperatures, but application to synthesis has remained elusive.

This project makes use of a joint computational and experimental approach to investigate the application of QMT in a synthetic chemistry context. The project involves deep mechanistic investigations with the aim of driving methodology development.